Unemployment benefits schemes - Empirical and theoretical analysis

With the economic downturn that began in 2007, the unemployment rate rose substantially in all leading global economies. It increased by 4.5 percentage points, from 7.5% up to 12% in the Euro area (source: generally considered as close to full employment, to 7.89% over the same period for the whole set of OECD countries.